Reducing Construction Carbon Emissions in Logistics (ReCCEL)

This project will analyse the feasibility of low-carbon delivery of major infrastructure projects whilst ensuring

compliance to schedule/budget and resilience to operational disruptions. To achieve this, we aim to introduce

‘Intelligent Construction Transportation Assets’ (ICTAs) to enable better informed, and more integrated,

collaborative management decisions. ICTAs will integrate state-of-the-art technologies from a number of

disciplinary areas: procurement, maintenance, routing and refuelling, operations research, and information and

communication technologies. Our consortium brings together Costain, one of the UK's leading construction

engineering solutions providers; Cenex, the UK’s first Centre of Excellence for Low Carbon and Fuel Cell

Technologies; and the University of Edinburgh, a global leader in big data science. By focusing on a portfolio of

Costain’s major infrastructure projects we aim to map current construction processes and elicit the current

barriers to the fully integrated, low-carbon construction supply chain; roadmap scenarios based on our blend of

solutions; and provide and disseminate return on investment recommendations.